48V Town & Country Hybrid Powertrain (TC48)

The 48V Town & Country Powertrain Project aims to develop the most cost-effective xEV powertrain in the world, converting a small car to be capable of 15 miles all electric range (EV in Town), 112 mpge, 52g/km CO2, (HEV in the Country) for a marginal cost of £1,745, repaid from fuel savings in under 2 years without subsidy.

The project brings together world leaders in the development of switched reluctance motors, which do not use rare earth magnets (Newcastle University) and automotive microcontrollers (Infineon Technologies); working with Tata Steel and the Advanced Manufacturing Supply Chain Initiative (AMSCI) Proving Factory, to produce a plug-in hybrid powertrain that will set a new benchmark for cost reduction and is designed for volume manufacture and assembly.

The 48V Town & Country hybrid vehicle seamlessly switches between the electric motor (<35mph) and a novel rotary engine (>35mph), providing an exceptionally efficient driving experience, whilst also achieving high levels of refinement to meet NVH and drivability targets expected by savvy automotive customers - Say ‘hello’ to EV driving in towns & cities; say ‘goodbye’ to high fuel costs!